SMARTHUBS Demonstrator

The demonstrator will target early adopters of V2G mostly in the commercial area comprising six sites and 150 V2G enabled EVs. The demonstrator will seek to answer the following research questions:

1.What are the accessible service revenues for V2G systems in real life applications?

2.How can static and dynamic storage be integrated in a single site to optimise service revenues?

3.What is the optimum power rating and cost for a V2G bi-directional inverter when considering lifetime system cost verse lifetime service revenues?